Building the monovalent degrader toolbox for cancer drug discovery

Small-molecule mediated degradation of protein targets has developed into both a new therapeutic modality and a valuable tool for target validation. Designing novel bivalent (PROTAC-type) degraders is well established; a target-binding moiety is connected to an E3-ligase binding moiety (such as CRBN or VHL) via a linker, and optimisation of linker length enables ternary complex (target:PROTAC:ligase) formation. Because the PROTAC can bind to both target and ligase independently, a decrease in degradation is observed at high compound concentration (a "hook effect"). PROTAC have proven valuable as in vitro tools; however, the relatively large size of these molecules presents a challenge in developing PROTAC for in vivo or clinical applications; accessing compartments such as the CNS may prove particularly challenging.

In contrast, monovalent degraders bind independently to only one component. The combined protein:degrader surface is then recognised by the second component, forming a complex which leads to degradation. No hook effect is therefore seen. Examples include the IMID class of compounds, which bind to CRBN and modify its substrate specificity, resulting in rapid degradation of neo-substrates. Resulting molecules (including lenalidomide, iberdomide) are smaller in size and have physicochemical properties more compatible with in vivo dosing. To date, IMiDs have mainly been discovered by phenotypic screening of modified CRBN ligands, but approaches to enable prediction and selection of degradation targets are being explored.

An alternative approach is to take a ligand that binds to a target of interest and modify it, in a way that triggers degradation. There are a number of isolated examples of this modified target-ligand (MoTaL) approach, including appendage of a hydrophobic group that mimics unfolded protein and generation of a neo-substrate for an E3-ligase by modification of the protein surface (so-called "molecular glue" degraders). Molecular glue degraders, like IMiDs, have low molecular weight, but have to date been discovered serendipitously, or through target-agnostic screening approaches. Methods enabling the design of monovalent degraders for a target of interest would be highly valuable.